Interferometric mapping of array detector pixels in a high-resolution spectrograph

This project aims to develop a novel wavelength calibration method for high-resolution spectrographs with unprecedented precision. The project investigates a solution which employs a Michelson interferometer with broadband light injection, allowing simultaneous wavelength mapping of all spectrograph pixels through Fourier-transform spectroscopy techniques. The research will develop and test both a prototype interferometer designed to minimize systematic errors and accompanying data analysis software to accurately map detector pixel-to-pixel variations. The methodology includes creating detailed numerical simulations incorporating realistic error sources, designing and building the interferometer based on simulation insights, and testing the system on an existing laboratory spectrograph.